A real time prediction and scenario simulation software for Consumer preferences using agent-based modeling on COVID-19, retail market and consumer data

Singular Intelligence offers an AI platform for augmented decision making in Consumer goods & retail sector for marketing and supply planning.

The project aims to build a new software module that uses AI modelling techniques to learn from all relevant data from -- COVID-19, market and consumer data and generates a predictive view of emerging consumer preferences, for more accurate and granular forecasts that enable retailers and consumer goods companies to simulate various scenarios for getting the product in the hands of the consumer.

This is planned to be a 23 weeks project ending with a prototype software that can be used for customer pilots to develop further and roll out at scale.

The additional 'extension for impact' phase is planned to build usability, alignment with the buyer and user journeys and build enterprise integration APIs to offer a trial module as part of a faster distribution, adoption and commercialisation strategy.